Feasibility of a novel food preservation system

Modern Baker is a rapidly growing UK food manufacturer and retailer specialising in long-fermented and baked foods. Its ambition is to disrupt the baking industry and to redefine the market. The proposed project seeks to use cutting edge food science to naturally improve product shelf life.